Video Gauge 360 - Proof of Concept of a video based precision monitoring system for Civil Engineering & Structural Health Monitoring

Imetrum have developed unique IP that allows measurement of multi point movement from
video files more accurately than anyone else. Targeted at Material Testing applications for last
7 years we have now identified a significant opportunity for developing a tailored solution for
structural monitoring applications such as tunnelling, bridge assessment and building
performance. This project will involve research into suitable hardware, and the appropriate
software modifications that are required for this application. Most significantly is the research
into creating a new mechanical platform that will allow the camera technology to pan and tilt,
as well as measure for and correct its own movement. The project will also look at methods of
self-calibration (turning pixel measurements into real engineering units automatically), and
addressing some of the environmental challenges of using the equipment outdoors over the
long term. This will allow the technology to monitor multiple images (and consequently
monitor the movement of many hundreds of points) based on a 360° global view around the
video camera position, providing a product that is able to offer some of the technical
advantages that Imetrum’s core technology can provide, at a cost that makes it a viable
solution to the market. These technological advantages include:
Being truly non-contact
Offering sub-mm resolution
The possibility of high frequency sampling
A visual record to enable instant checking of measurements, and an intuitive user experience.
This has the potential to combine the benefits of current technologies in this sector to take a
significant market share.